Development of new tools for de novo polyketide synthase design

Development of new tools for rational biological synthesis of novel natural products with potential use in design of improved anti-infectives, anticancer agents, agrochemicals and immune modulating agents.